Unveiling the threat of small glacial lakes: Causes and consequences of Til glacial lake outburst flood in Nepal

On 15 May 2025, a glacial lake outburst flood (GLOF) struck Til Village in the remote Limi Valley of northwest Nepal’s Himalaya. This sudden flood destroyed a hydroelectric plant valued at NPR 10 million, damaged water infrastructure, ruined agricultural fields, and cut off access to an important local monastery. What makes this event especially concerning is that the lake behind the flood was extremely small—less than 100 m in diameter and under 0.1 square km in area—yet it caused unprecedented destruction for this region. This raises urgent questions about what triggered the flood and challenges assumptions that only larger lakes pose significant hazards.
The precise cause of the flood is unclear but could include extreme precipitation (such as heavy rain or cloudbursts), melting permafrost weakening the lake’s natural dam, a landslide, or seismic activity. Another unknown is the composition of the lake’s dam—whether it was mainly rock and soil debris (moraine) or contained significant ice—which would influence its stability. This event follows a similar GLOF in 2011 in nearby Halji village, also caused by a small glacial lake, highlighting the region’s vulnerability to hazards from small lakes, which are often excluded from risk assessments because they are considered less dangerous.
This project aims to urgently investigate the Til Village GLOF to understand the causes, processes, and impacts of floods from small glacial lakes in the Himalaya. For this research, we will use satellite imagery, seismic and meteorological data, field observations, and numerical modelling. This interdisciplinary approach will allow us to characterise the flood and its geomorphic impacts, identify the triggering mechanisms, and simulate flood dynamics to explain how a small lake caused widespread devastation. The urgency of this research arises from the need to document short-lived evidence—such as breach features and flood deposits—that may soon be obscured due to seasonal rain or snow. Moreover, many small glacial lakes in the Himalaya remain unmonitored and absent from hazard inventories despite their potential to cause serious damage. Understanding these risks now is critical to preventing future disasters.
The project’s three key objectives are:
1. Characterise the GLOF and landscape changes: We will conduct urgent remote sensing-based analyses and field surveys, including geomorphological mapping and geophysical measurements to map permafrost presence, breach and erosion features, and flood deposits, creating a detailed record of the flood’s environmental impact.
2. Identify the GLOF trigger: By combining field observations with numerical and thermomechanical models, we will reconstruct the event and simulate flood dynamics. High-resolution climate models will assess whether extreme precipitation or a cloudburst could have preceded the dam failure.
3. Assess social and environmental impacts: Through a workshop and focus groups comprising of local residents, we will document the GLOF’s effects on infrastructure and livelihoods, community vulnerability, and recovery efforts, informing future preparedness strategies.
This urgent investigation will fill critical knowledge gaps about small-lake GLOFs in high mountain regions. It will further improve our understanding of processes and tools to better assess and manage these hazards. Ultimately, the project aims to generate some pilot results on the vulnerability of the Himalayan communities and their cultural heritage to future sudden floods caused by small glacial lakes.